Diagnostic, treatment & behavioural interventions to reduce MRSA colonisati

We will use our knowledge of the way in which MRSA colonises and spreads from patient to patient to design innovative methods of prevention and thereby reduce MRSA infection in hospitals

Technical abstract
MRSA colonisation is one of the major challenges facing the NHS. Colonisation of patients by MRSA invariably precedes infection and transmission from both colonised and infected patients leads to outbreaks. We will identify the key organism and patient factors responsible for colonisation and apply innovative new methods to eliminating carriage and, by behavioural modification, transmission. The impact of these interventions will be carefully evaluated by expert economic and operational modellers.